Computing the Face Syntax of Social Communication

One of the most important tools for social communication is the face. With its complex structure comprising variations of movements (expressions), morphology (shape/structure) and complexion (colour/texture) it can elicit myriad social judgements and be used manipulate the sender's message. Yet, little is known about how these face signals are composed and perceived because the face is a highly complex visual stimulus. Here, we will address this knowledge gap by exploring the syntactical basis of face signalling using innovative methods that combine social/cultural psychology, 3D dynamic computer graphics, vision science psychophysical methods, and mathematical psychology. Our aim is to deliver new fundamental knowledge of face signalling and a new theoretical framework of face signalling. In addition, we aim to transfer this syntax to social robots because virtual agents are it becoming increasingly important part of human communication in today's society. By transferring psychological knowledge of face signals to social robots we anticipate that our results will improve human-robot interacts, with tremendous opportunities to impact real-life scenarios such as in schools or for the elderly.